University of Portsmouth And STS Defence Limited

To develop an intelligent commercial data collection system for in-transit condition monitoring for the transportation of high value equipment. To develop novel hardware and original embedded software based on Associate 1's algorithms to produce a licensable, commercially viable in-transit condition monitoring device(s).